Empowering digital health innovations with a real-time clinical trial platform

"BfB labs is building new technology which empowers high quality mental health research to be performed at a lower cost and by a larger group than ever before.

Health services are unable to meet demand. A flood of health innovations have emerged to meet remaining needs but are startlingly ill-evidenced with less than 1% collecting clinical data of any kind. A critical lack of evidence means providers like the NHS are unable to procure this new wave of innovation without putting patients at risk.

Our technology enables substantially cheaper and more efficient applied research in health, guarding patient safety while creating better health outcomes at a lower cost."